University of Portsmouth Higher Education Corporation and Fortis IBA Limited KTP 22_23 R3

To develop sustainable and higher-value precast concrete products including zero-carbon concrete blocks and municipal paving slabs, diverting household waste from landfills. Reducing the burden on natural resources.